The BBC Monitoring Service collection at IWM Duxford: investigating and evaluating its heritage and academic value and how it can be made accessible

The BBC Monitoring Service transcripts collection occupies 1500 metres of shelving in a 1930s former RAF building at IWM Duxford. It represents the output of millions of hours of listening and transcribing broadcasts - a colossal collection of typed transcripts documenting international radio outputs during the Second World War and the Cold War, from 1939-1980. The network will bring together archival practitioners and researchers from the fields of twentieth century history, BBC institutional history, propaganda and intelligence, radio studies, translation and language studies, and digital humanities to explore the potential of this vast collection, provide expertise on its use and promotion, and examine possibilities for further research and collaboration. The work of the BBC Monitoring Service is international in scope and the research network will reflect this by involving representatives from academic institutions and equivalent archives worldwide, thus opening up the collection for later projects that involve international collaboration.

It should be noted that the BBC Monitoring Service's Summary of World Broadcasts/Daily Digest - daily summaries of the news broadcast by states worldwide - have been used by scholars, who have had access to them on microfiche in libraries worldwide since the 1970s. IWM's collection consists of the raw unedited transcripts from which the summaries were drawn. The proposed network's focus, therefore, will be on the ways in which this very much larger body of unexplored material held by IWM can be used.

The network will explore the collection, suggest ways of providing greater access to and understanding of its content, and encourage engagement from a wide and diverse range of users. The network will also seek to develop future research directions to explore the full potential of this resource. These aims will be achieved through a series of four multidisciplinary workshops to address four key themes:

1. BBC Monitoring and the World: the service and its role in international politics and diplomacy

2. The difficulties of translation and intelligence-gathering faced by the Service;

3. The BBC Monitoring Service as an institution;

4. The archive as a physical entity and the opportunities presented by digital technologies to allow greater public access to the collection, increasing understanding of the output of the BBC Monitoring Service, and providing new educational resources.

The wider aims of the network are to establish and promote the value of the collection for researchers; to encourage recognition of the collection as an important part of British heritage, and to explore the digital potential of the collection.

In order to achieve this, the network will seek to build international relationships with researchers; establish a dedicated microsite on the IWM website and publish the outcomes of the workshops in academic journals and the popular press.

The network will led by IWM's Head of Research, Suzanne Bardgett, who has highlighted the likely value of the collection to the academic world, and co-supervised two PhDs on the subject, and Professor Jean Seaton, Official Historian of the BBC and Professor of Media History, University of Westminster.

The Advisory Group includes: Professor Sheila Anderson, King's College London; Professor Christopher Andrew, Cambridge University; Dr Peter Busch, King's College London; Professor Hilary Footitt, Reading University; Robert Seatter, Head of BBC History; Dr Alban Webb, The Open University; Chris Westcott, Director of BBC Monitoring Service and Rosy Wolfe, Head of Business Development, BBC Monitoring Service.

The BBC is a committed Project Partner.

Potential impact
It is anticipated that the network will have impact in the following areas, and for the following groups:

Archivists managing equivalent collections worldwide
During the preparation of this bid, a number of overseas archives were approached and there was a very positive response, notably from the former Vice President for Government Publications from Readex USA, the Director of Narodowego Archiwum Cyfrowego (Polish National Digital Archives), and the Radio Free Europe Archivist from the Wilson Center, USA.

Imperial War Museums
The network will increase access to and raise awareness and understanding of the IWM's largest collection. Increasing the access to, and public understanding of, this nationally significant collection will provide better value for public money. The network will also contribute to IWM's strategic aim of raising and extending its research profile by further strengthening links with academics and institutions within the UK, and building new connections with academics and institutions around the world.

The BBC
The network's outputs will provide examples of the wider role of the BBC by highlighting how the BBC Monitoring Service has played a significant part in intelligence gathering since 1939 (for both the UK and the United States) and provided information that has been used to great effect to help British political and economic interests during the Second World War and the Cold War. The network will also provide benefits to the BBC through opening up links to other institutions, including the IWM, universities, and institutions across the world.

General public
The network aims to engage with a broad spectrum of the public by making the workshop outcomes available on the IWM website. IWM Research will host and support dedicated pages on its website that will allow the public to learn more about the network, with content ranging from downloadable podcasts, blog posts and comment pieces, through to digitised examples of the material held within the collection. In addition, innovative means of engagement will be developed via social media, in order to promote the collection further, and direct interested parties to the relevant area of the IWM website. IWM will host a free public event to showcase the collection and share the outcomes of the network.

Finally, the PI will organise at least one feature on the collection in the national press, and further examples in popular history magazines and on the radio.